Hydrogen from renewable energy for commercial building heating – a full supply chain demonstration - H2Heat

The overall aim of the H2Heat project is to demonstrate the full value chain for green hydrogen (H2) heating for commercial building heating. 40% of total energy consumed and 36% of greenhouse gas emissions in EU correspond to buildings, with 79% of that energy used for heating of water and air conditioning. H2HEAT, in exciting alliance with the Canary Health Service (SCS), wish to create a full demonstration of Green H2 for heating (and later energy). This will serve as the replicable model to be rolled out across the SCS hospitals enabling the SCS fulfil its ambitious ‘Health Zer0 net Emissions Strategy’ delivering deep decarbonization. H2HEAT will use offshore wind renewable energy (RE) to produce H2, from Esteyco 6MW EU funded WHEEL project. The centralised onshore H2 facility, will produce H2 initially with a 1MW electrolyser, to be used to substitute conventional fuel by the large end-user hospital CHUIMI with substantial heating requirements (>0.5MW), using a novel combination of an advanced combustion technology burner specifically designed for H2 operation H2-CHP, and a heat pump. The H2-CHP will produce heat and energy and the energy will power the heat pump for substantial heat provision to the hospital with no waste. Full end-to-end infrastructure for H2 transport and use will be planned, installed and commissioned. Comprehensive and complementary mixture of expertise and know-how provided by the consortium partners will ensure an efficient realization of the technical objectives of the project, reduce total cost of ownership (TCO) of H2 fuel for consumers, and develop replicable business models for wide-scale commercial usage of H2 as a direct heating alternative across Gran Canaria. H2Heat will contribute to enabling Gran Canaria become part of the H2 valley economy through locally produced H2 from RE.